Searches for New Physics using the ATLAS detector

Search for the new resonant and non resonant physics signals in proton proton collisions at the 13 TeV centre of mass energy using the atlas detector on the LHC at CERN. Searching for signatures with two high mass eletrons in the final state.